The James Hutton Institute and Davidson Brothers (Shotts) Limited

To develop novel animal feeds by adding edible UK seaweeds to improve their nutritional status, health and value. To reduce reliance on imported ingredients and produce novel bespoke feeds with specific end-uses.